Robust Neural Interfaces With Wearable Muscle Sensors

After a stroke, brain circuits and motor control can be compromised. Motor recovery depends on brain reorganization (plasticity). Neuromodulation interventions inducing brain plasticity during brain states of interest may provide a means for motor rehabilitation. However, the extraction of information about brain activity to target specific states is challenged by the limitations of available neuroimaging technologies. The project will focus on neural interfaces for brain-state-dependent brain stimulation. These interfaces will decompose the activity of spinal motor neurons to infer brain states and control brain stimulation. This interface will be applied to develop plasticity protocols repeatedly pairing brain states with brain stimuli.